The University of Manchester and 5D Health Protection Group Limited KTP 21_22 R3

To develop and embed new scientific support services linked to virology testing and molecular microbiology for next generation antimicrobial technologies/products.